Heriot-Watt University and MacTaggart, Scott & Company Limited

To embed composite material design capability through the development of polymer composite linear plain bearings for integration into submarine composite structures.